Understanding the mechanism of nonsense mediated mRNA decay in fission yeast

A specific aim of our project is to understand the mechanism which links pre-mRNA splicing to translation and nonsense mediated mRNA decay (NMD) (Brogna et al, 2016). It focuses on understanding the cytoplasmic and nuclear function of UPF1, and indirectly that of the other two conserved proteins UPF2 and UPF3 that are also required for NMD in essentially all eukaryotes. Our project requires a combination of classical and advanced molecular biology, genomics and bioinformatics. In particular we use CRISPR-Cas9 (Jacobs et al, 2014) to introduce nonsense mutations and NET-seq and RNA-seq to analyse how this affect transcription and RNA processing.